Molecules to Product

The project will assist industry to mitigate against wasted development time and costs and to focus on products and processes where the risk of failure is reduced. The research project structures reflect this challenge and range from original research delivered entirely within an academic environment through to fundamental research in partnership with industry.